University of Hertfordshire And Acoustical Control Engineers Limited

To introduce a database development capability for integrating business and engineering operations from enquiry to delivery, incorporating mathematical modelling for product design and production optimisation.